An innovative digital transformation platform that leverages AI/ML technology, empowering hotels to enhance their efficiency by 60% and decrease energy consumption by 38%

4Rooms is a UK-based hospitality tech SME with a core project team of Julian Loher (CEO/Project Lead/Developer), Shadab Samad (CTO/Technical Lead/Developer), Parul Sharma (Technical Coordinator/Developer) and Marie Loher (CCO/HOD/UX/UI/Analyst).

The Paris Agreement's climate targets mean that the global hotel industry must urgently reduce greenhouse gas emission levels for every room as they strive to reach 2050 targets. Despite digital technology, a critical part of this process, the hotel industry (particularly independent budget hotels) will struggle. The complexity and cost of software exacerbate the issue. For the sake of the climate, it is vital to find a solution. To this end, 4Rooms is developing a cost-effective, unique, centralised digital transformation software package for hotels and guests. 4Rooms will use sustainability management and AI optimisation. It will be the first to offer a step-by-step sustainability tool that guides hotels through the actions necessary to reduce their ecological footprint.